Development of an innovative biocompatible hip resurfacing system

The overarching objective of this project is to develop an innovative solution for hip resurfacing indications. Current solutions available for hip resurfacing have been marred by poor results in patients, especially due to issues related to the metal-on-metal construction of these devices and the release of metal particles. The aim is therefore to develop an advanced resurfacing system (Polymotion) that will provide a unique biocompatible bearing and superior wear performance without the risks associated with conventional bearing offerings. Recent advances in polyethylene material technology, coupled with encouraging mid-term clinical results, offer Jointmedica (JM) a biocompatible low-risk alternative to metal-on-metal, which is expected to offer a low adverse reaction risk coupled with superior performance and lower wear. Total hip replacement procedures are reasonably successful in elderly and relatively inactive patients. However, replacement hip joints wear out quickly in younger, more active patients, leading to an inevitable and costly revision surgery and associated complications. Development of the innovative solution proposed herein will provide better stability, longevity and higher levels of patient activity than traditional hip replacement, restoring the quality of life of those affected and reducing healthcare costs.